Breaking rules: questioning and redefining creative nonfiction, autofiction, and psychogeography.

My dissertation consists of a creative non-fiction (CNF) book about my research journey into the life of adventurer, fraudster, and bigamist Harry Bensley (b.1876). In my commentary, I address contemporary controversy about genre boundaries in CNF; the theory and praxis of CNF research; and a reworking of the autofiction definition. Harry Bensley's original story, instigated 100 years ago by Bensley and passed orally and via media, has Bensley wearing an iron mask and pushing a pram 'around the world'. My research, and research from Holland (2019), shows that Bensley lied about his 'walk around the world' and was a serial fraudster and bigamist who abandoned three wives and six children. Inspired by the forgotten victims and finding parallels in my own life, my CNF combines biography, autobiography and autofiction. I explore if new definitions are needed to understand how current concerns demand new forms and genres for their fictive expression.